TRANSLATING AND CENSORING CULTURAL DIFFERENCE IN FRANCO'S SPAIN

SUMMARY\n\nBetween 1939-1976, Spanish translators and publishers were subjected to harsh methods of control and surveillance which aimed at impeding or restricting the circulation of foreign ideas among the reading public. In fact, censorship left such a deep imprint on Spain's collective memory that it is often regarded as the best illustration of the lack of basic freedoms during Franco's rule. This is why until now scholars have drawn a firm line between censorship and non-censorship, equating the authoritarian regime with the purging of books and democracy with freedom of expression. Several underlying consequences follow from this premise: firstly, it limits the understanding of this practice and its effects to a specific historical period (1939-1976); secondly, it implies that censorship was exclusively imposed by the government's legal mechanisms; thirdly, it suggests that writers and publishers were engaged in an uneven struggle with the regime in which little could be gained other than trying to minimise the impact of prohibitive policies on their work. The main aim of this project is to challenge these widely accepted assumptions and explore the mechanisms by which cultures interact by focusing on the changing function of a number of texts rendered from English and published in both Franco's and democratic Spain.\n\nA case in point is Ian Fleming's Dr No, a revealing example of how the position of translations in the literary system is determined by a myriad of economic, cultural and social factors. As will be demonstrated, attempts to publish the novel were met with fierce opposition by the Spanish censors, who considered that it subverted the dominant values of the host culture and for this reason forced substantial cuts upon the editor. The effects of censorship on this text, however, did not end with the regime's demise, since two expurgated versions of Dr No were reprinted in the early 2000s and are still available in bookshops. The analysis of a number of canonical works such as Norman Mailer's The Naked and the Dead, Allan Sillitoe's Saturday Night and Sunday Morning, John Dos Passos's Parallel 42 and Muriel Spark's The Prime of Miss Jean Brodie will make apparent that Fleming's novel is by no means an exception. This project will also examine the translation and censoring of political and philosophical works, an area which has been neglected by scholars. In order to fill this important void, one chapter of the monograph will be devoted to exploring the reception of Bertrand Russell's oeuvre. The analysis of the context under which the above texts were published and the translators's choices and strategies will shed light on both the textual representation of the cultural other in Franco's Spain and the fundamental importance of foreign cultural paradigms in the post-war literary field.\n\nBy examining the censorship records kept at the Archivo General de la Administración (Alcalá de Henares), comparing different renditions of the same text and analysing the context of production of a number of case studies representing different genres, this project sets out to explore the role of the censor, the publisher and the translator in the configuration of meaning and thereby to understand their role in mediating the reading process. In broad terms, the main goal of this research is twofold: on the one hand, to demonstrate the key role of translation in the Spanish cultural recovery of the 1960s; on the other, to prove that the importance of examining the impact of censorship on the Spanish publishing sector extends well beyond Franco's dictatorship, since this practice is still impinging on current cultural policies. The controversial premise of this project is that, since publishers have continued to offer excised translations to the public, censorship still plays an important function in cultural life and thereforecannot be considered a mere historical episode that has little or no relevance to the present.

Potential impact
IMPACT SUMMARY\n\nThe evidence that the results of earlier phases of this project have been reported by the media (see Pathways to Impact) suggests that this current proposal has the potential to reach a wide non-specialist audience. Non-academic beneficiaries can be divided into four interrelated groups:\n\n1. The Spanish and Catalan cultural sector: The revelation that a significant percentage of the translations reedited from 1976 onwards bear the marks of censorship is likely to have an impact on the cultural domain as a whole, from critics to translators and publishers. Of particular importance to this sector will be the discussion of the ethical and even legal implications of publishing censored texts, which violates the Berne Convention for the Protection of Literary and Artistic Works and therefore constitutes an infringement of copyright. From time to time, full versions of censored manuscripts have been published, but these are isolated cases and consequently do not follow regular patterns. The systematic analysis of the different (and sometimes contradictory) strategies that have been employed thus far (chapter 6), however, will enable the creation of clear guidelines on how to proceed with regard to the republication of texts produced under Franco's regime. This research, therefore, will help change the practices of the publishing sector by encouraging publishers to review their catalogues and find suitable strategies to deal with pre-democratic editions.\n\n2. Governmental bodies concerned with the promotion and preservation of Spanish cultural heritage, particularly the Subdirección General de Coordinación Bibliotecaria and the Sistema Español de Bibliotecas, and organizations committed to the recovery of the historical memory of the Spanish Civil War and the post-war period such as the Centro Documental de la Memoria Histórica. Since several of the project's foci overlap with the goals of these institutions, before the start of the Fellowship I will establish contact with several bodies in order to identify synergies and build a collaborative relationship. Among the initiatives to be discussed are the display of censored works and the production of informative material on the subject to be distributed in public libraries. In order to ensure that activities have an effective impact and benefit large segments of the population, proposals for collaboration will be disseminated through institutional networks.\n\n3. Translators: In addition to discussing a range of practical problems similar to those faced by translators in the practice of their profession, the monograph will address the ethical implications of publishing and distributing censored books without the translator's consent. This study is likely to bring to light a number of cases in which the author's and the translator's rights, protected by the WIPO Copyright Treaty, have been violated, and the solutions provided to restore censored texts will require the involvement of the translator's profession.\n\n4. The general public: One of the most heated and polarized debates of contemporary Spain revolves around the ways in which the legacy of Franco's dictatorship should be confronted. As a consequence of the controversial Historical Memory Law (2007), several public monuments and plaques have been destroyed or dismantled in the last few years. These kinds of drastic actions pose the question of what to do with other kinds of cultural artefacts such as books. If this question has not yet been asked, it is because this recent debate is still in a preliminary stage, but once the debate is set in motion this issue is likely to take centre stage. This project, therefore, is particularly timely, since it will ignite a discussion which has implications stretching well beyond academia and is of interest to large segments of the population. In addition, this study wi